Power and identity: an analysis of state approaches to minority nationalist movements in France and Spain

This project focuses on researching the French and Spanish states' responses to various social movements over the period since the 2008 financial crash.